Unlocking SOAS Collections: Environmental Systems and Storage Upgrade

SOAS Library is the UK's leading library for the study of Africa, Asian and the Middle East. It comprises 7 regional collections, 2 discipline-based research collections, a non-regional teaching collection, and Special Collections (archives, rare books and manuscripts). SOAS Library has been recognised as the national library for African, Asian and Middle East studies at least since the Hayter report in 1961. Each of the regional and disciplinary research collections, the objects in the Brunei Gallery, as well as Special Collections, contain material that is of national and international significance to a range of researchers and which supports teaching and research across a range of academic disciplines.

SOAS proposes a major facility upgrade of heating, ventilation and arc conditioning (HVAC) systems in its archives, manuscripts, museum objects and rare books stores. We plan to replace HVAC units with more efficient, reliable units that are compliant with the European Standard - EN16893 Conservation of Cultural Heritage: New sites and buildings intended for the storage and use of collections. Plans also include extension of stores to provide much needed new space, currently not covered by HVAC, for both storage and reference. In addition to the HVAC, three key enhancements to the monitoring and security of the collections are proposed: 1) review access points to the stores and adjacent offices to make secure or close as appropriate; 2) install damp detection systems and deflectors to floors and vents; 3) add an independent radio telemetry monitoring system for appropriate situational responses. These enhancements to our current provision follow calls for immediate action from a review of the engineering services and their sustainability conducted in 2016 and an Environmental Management Strategy consultancy conducted in 2018.

The Unlocking SOAS Collections is a three year programme of catalyst projects to enable deeper engagement, access, learning, teaching, research and outreach through a planned programme of digitisation, access, and preservation of the SOAS Collections to ensure their use for future generations to come. The programme can be described as the what?, where? and why? of SOAS Collections.

The "what?" phase focuses on transforming access through digitisation and enhanced care of the collections that will enable the collections to be used in teaching and research in a meaningful way. Work on this phase is due to start in November 2020 following the philanthropic funding to support the creation from current space and co-location of digitisation and conservation facilities.

"Where?" addresses the environment services and physical storage spaces both onsite and offsite of the Russell Square campus. SOAS holds close to 7.5 kilometres of archives, manuscripts, rare books and journals, objects, and mixed media items in secure storage onsite. An estimated third is not held in environmental controlled storage.

Asking "why?" is the kernel of research. Unlocking SOAS Collections aims to bring that to the centre by creating a Research Hub at the physical centre of the library providing the infrastructure needed to support the development of interpretation, public engagement, knowledge exchange activities, and associated resources, fully integrated into SOAS's research environment: a space for enquiry, discovery and facilitated access to the knowledge accumulated at SOAS.

The mission of SOAS is to be a leading centre of excellence in research and teaching relating to Africa, Asia and the Middle East, and the Collections exist to support this mission. SOAS is committed to preserving, maintaining and enhancing its collections in order to make the best possible use of them not only for scholarly research and teaching, but also as a source of engagement and knowledge exchange between SOAS and the wider community at local, national and international levels.